Value Aligned Collective Decision Making

The alignment of AI systems with stakeholder values is increasingly important when used in decision making contexts that effect citizens. The diverse perspectives of citizens within contexts increases the difficulty of selecting a positive outcome. Broadly, this PhD focuses on designing AI that is aligned to citizens values, preferences and principles such that said systems can be responsible and trustworthy. Values are defined as contextual and describe an agents motivations and goals which inform the actions that they take. This can be basic, mapping to opinions of an agent on the Schwartz theory of basic human values (which include values such as Stimulation, Hedonism, Conformity) or more context specific values such as ones inferred from natural language (Mental Health, Innovation, Freedom, or political values).

The PhD will develop novel methods of value aligned decision making. and develop the value aggregation (the combination of many individual values into a group value system with which to make decisions) as well as the use of generative agents in social networks to assess the effects of policy decisions on different groups. The research will not only work from a perspective of computer science, but also from a sociological perspective to ensure that new methods proposed are relevant and practical. Different methods of value aligned reasoning to broaden the field of work in this area will be investigated, with the end goal of ensuring decisions can be made fairly.

Potential applications of this research may be practical in governance, such as the field of participatory budgeting when applied to local authorities as well as voting systems for autonomous multi-agent systems that balance end goals with the values of each agent within the system.